The biological role and structure function analyses of O-antigen modifying enzymes in the bacterial pathogen Salmonella

Background: Many Gram negative bacteria modify their cell surface structures including the lipopolysaccharide (LPS) to facilitate immune evasion or directly enhance virulence. In the important foodborne human and livestock pathogen Salmonella enterica we identified a new group of LPS O-antigen modification proteins, in addition to ones known including OafA is a known LPS acetyltransferase. The biochemistry of the larger FamAc3 family of membrane proteins that OafA and other O-antigen acetyltransferases belong to family is poorly understood, and very little is known about the biochemistry and molecular biology leading to acetylation of the O-antigen. The only role attributed to date to O-antigen acetylation is seroconversion and phage sensitivity.

The overall objective is to elucidate the role and function of O-antigen acetyltransferases in Salmonella. This will be addressed in three Specific Aims.
1. Identify domains and motifs that are essential for protein function by generating a panel of mutants (evolved, directed), and assessing protein function using a suite of in vitro and in vivo assays.
2. Establish the significance of this O-antigen modification for virulence in a tissue culture model.
3. Examine the mechanism of action by purifying and solubilising representative members of these membrane proteins (or domains there of), and use these to identify the donor for the acetyl moiety. Attempt crystallography using traditional as well as lipidic cubic phase technology.

Novelty and Timeliness: This work will feed into a current and ongoing international effort to develop Salmonella LPS based vaccines, and local expertise on Salmonella and membrane protein biochemistry. We have assays for functionality and have cloned and expressed both proteins, facilitating progress. The student will receive broad training across disciplines and use a wide range of techniques. In general, membrane proteins are under-studied, and the project will further York's expertise and leadership in this area, will establish new collaborations, and will benefit from the novel lipidic cubic phase setup in YSBL.

Key Manuscript underpinning this project: Kintz et al, Mol Microbiol. 2015 Apr;96(2):263-75. doi: 10.1111/mmi.12933.